Novel application technology for retrofit application of spectrally selective coatings to overhead transmission and distribution lines

Feasibility study of autonomous coating solutions for the purposes of modifying surfaces of transmission infrastructure.